Leak detection

Exploiting the relationship between water conditions and sonar performance we propose to develop sonar-based in situ environmental sensors. Possible applications of such products include early-warning systems for subsea oil/gas leakage and continuous remote monitoring of water pollution. In order to develop these products, we need external assistance to assess the market potential and technical requirement and to provide an initial validation of technical feasibility of our concept. Successful completion of this project will improve our offering to current customers and allow us to enter new market sectors, significantly increasing both our turnover and staff.